University of Hertfordshire And Fluorocarbon Company Limited

To develop, pilot and embed a coherent manufacturing strategy, based on the lean manufacturing principles, for roll-out across all divisions within the Group.